The University of Essex and Broody Limited KTP 23_24 R5

To create innovative, Artificial Intelligence-driven tools and services that empower entrepreneurs, while expanding the capacity and knowledge base of the UK's leading business incubator and accelerator.